The University of Warwick and Raleigh Adhesive Coatings Limited

To implement sensors and computer vision technology on a continuous coating product line to monitor the process continuously, correlating process parameters to optimise machine settings. This automation will deliver optimised product quality and visibility.